Novel antimicrobial technology to reduce Hospital Acquired Infections

Vitec Microgenix have developed a system to reduce the bio burden within the indoor environment, and in doing so reduce the risk of Hospital Acquired Infections ("HAIs"). A recent pilot trial in an NHS hospital showed the system to reduce HAIs by 27%. The VML system is a unique combination of air and surface protection to provide a hygienic environment in a simple, safe and effective way. It contains two innovations: an antimicrobial surface coating ("VSC1000") and an air purification system ("V-MASS"). The VML system is effective against a broad range of microbes, including those which cause HAIs_._

HAIs are a global problem, with both HIC's and LMIC's are seeing a rise in the frequency and severity of HAIs due to antibiotic resistance. The cost of HAIs is significant. For example, in the NHS in 2016/17 (the latest available data), there were an estimated 834,000 HAI cases, causing 28,500 deaths, 79,000 staff absences and a direct cost of £2.7 billion per year. The indirect costs are also significant with 21% of beds in NHS England taken up by HAI patients, some 7.1 million bed days per year (Guest JF et al, 2020).

The purpose of the project is to assess, analyse and demonstrate the commercial feasibility of the VML system and produce a "Commercial Feasibility Study".